Transitioning to regenerative-organic poultry systems: exploring perceptions, risks and opportunities for farmers across the food system in the post-B

How can the Environmental Land Management Scheme (ELMS) meet the socio-economic and environmental needs of poultry farmers transitioning to regenerative-organic systems alongside rewarding and extending public goods and societal demand for poultry products?